Identification of neurogenic factors promoting spinal cord regeneration

The spinal cord is a vital organ required for the transmission of information between the body and the brain. As such, a functional spinal cord is necessary for the ability to move, control autonomic functions, and respond to external stimuli. As mammals are not able to repair their spinal cords, injuries result in long-term morbidity leading to premature death with devastating psychological and socioeconomic consequences1. Challenges such as scar tissue formation, restricted neural stem cell activity, and difficulties in re-establishing precise neural connection all contribute to the lack of repair of the injured spinal cord2. In contrast, remarkable regenerative abilities are observed in some vertebrates such as tadpoles of Xenopus frogs. Studies from such species have identified the importance of the activation of neural stem and progenitor cells (NSPCs), the absence of extensive scarring, and the ability to rebuild intricate tissue structures for efficient repair of the spinal cord after injury3.
Here, we propose a multidisciplinary approach to identify genes required for neurogenesis after spinal cord injury (SCI) in Xenopus. Using published single cell (sc)RNAseq dataset after SCI from regenerative and non-regenerative species, we will identify genes that are associated with neuronal differentiation after injury. We will then perform a functional, in vivo screen based on multiplex CRISPR-Cas9 technology followed by scRNAseq to establish their roles in NSPCs after SCI in Xenopus tadpoles. Finally, using different paradigms (SCI in zebrafish and in vitro differentiation of mammalian spinal cord-derived neural stem cells), we will test the ability of identified targets to promote neurogenesis in gain-of-function experiments By unravelling the gene regulatory network governing regeneration in Xenopus, we aspire to pave the way for innovative therapeutic strategies that could be applied to enhance regenerative responses in humans, offering hope for advancements in the treatment of spinal cord injuries such as paralysis.